Cardiff University and ReNeuron Limited

To transfer innovative and commercially viable technological capabilities for labeling and imaging small biological particles, tracking their dispersal in the body after administration, and developing entirely new therapeutic modality in a lethal disease and an area of urgent medical need.